Unlocking the Potential of AI for English Law

The proposed research will explore the potential and limitations of using artificial intelligence (AI) in support of legal services. AI's capabilities have made enormous recent leaps; many expect it to transform how the economy operates. In particular, activities relying on human knowledge to create value, insulated until now from mechanisation, are facing dramatic change. Amongst these are professional services, such as law.

Like other professions, legal services contribute to the economy both through revenues of service providers and through benefits provided to clients. For large business clients, who can choose which legal regime will govern their affairs, UK legal services are an export good. For small businesses and citizens, working within the domestic legal system, UK legal services affect costs directly. Yet unlike other professions, the legal system has a dual role in society. Beyond the law's role in governing economic order, the legal system is more fundamentally a structure for social order. It sets out rules agreed on by society, and also the limits of politicians' ability to enact these rules.

Consequently, the stakes for AI's implementation in UK legal services are high. If mishandled, it could threaten both economic success and governance more generally. Yet if executed effectively, it is an opportunity to improve legal services not only for export but also for citizens and domestic small businesses. Our research seeks to identify how constraints on the implementation of AI in legal services can be relaxed to unlock its potential for good.

One major challenge is the need for 'complementary' adjustments. Adopting a disruptive new technology like AI requires changes in skills, training, and working practices, without which the productivity gains will be muted. We will investigate training and educational needs for lawyers' engagement with technology and programmers' engagement with law. With private sector partners, we will develop education and training packages that respond to these needs for delivery by both universities and private-sector firms. We will investigate emerging business models deploying AI in law, and identify best practice in governance and strategy. Finally, we will compare skills training and technology transfer in the UK with countries such as the US, Hong Kong and Singapore, and ask what UK policymakers can learn from these competitors. To the extent that these issues are also faced by other high-value professional services, these parts of our results will also have relevance for them.

However, the dual role of the legal system poses unique challenges that justify a research package focusing primarily on this sector. There are constitutional limits to how far law's operation can be adjusted for economic reasons: we term this second constraint 'legitimacy'. We will map how automation in dispute resolution might trigger constitutional legal challenges, how these challenges relate to types of dispute resolution technology and types of claim, and use the resulting matrix to identify opportunities for maximum benefit from automation in dispute resolution.

A third constraint is the limits of technological possibility. AI systems rely on machine learning, which reaches answers by identifying patterns in very large amounts of data. Its limitations are the size of the datasets needed, and its inability to provide an explanation for how the answer was reached. This poses particular difficulties for law, where many applications require or benefit from reasons being given. We will explore the possibility for frontier AI technologies to deliver legal reasoning.

The research will involve a mix of disciplinary inputs, reflecting the multi-faceted nature of the problem: Law, Computer Science, Economics, Education, Management and Political Economy. Working closely with private-sector partners will ensure our research benefits from insights into, and testing against, real requirements.

Potential impact
The project goal is to unlock the power of AI in UK legal services to ensure the future of these services for the UK and global digital economy. The proposal has been co-developed with a core group of partner organisations and a broader user group, represented in our Advisory Panel, to whom the outputs of our research will be relevant.

The work packages (WPs) will enable our partners and broader user group to identify and implement ways to relax constraints on AI adoption in legal services. In particular, by identifying (a) complementary investments to facilitate adoption of AI in legal services: successful firm structures for AI business models (WP1) and skills and training necessary to maximise value from AI technologies (WP4 and WP5); (b) the nature of legal constraints (legitimacy) on the deployment of emerging AI applications in dispute resolution (WP2) and (c) ways to improve AI's functionality for legal reasoning (WP3).

More broadly, we anticipate the WPs will benefit the following user groups:
(i) Legal services firms (incumbent law firms, alternative legal service providers, in-house legal teams) who will benefit from understanding the business models they might adopt (WP1); ways to deploy emerging dispute resolution technology (WP2); advances in AI technology for law (WP3); and how best a range of skills might be coordinated to work together (WP4 and WP5).
(ii) Users of legal services (organisations and individuals), who will benefit from increased efficiency in legal services, and in particular through more direct access to justice, as explored in WP2, and new technological developments in WP3.
(iii) Educators and Academics in law and technology, who will benefit in particular from the outputs of WP5.
(iv) Students of Law and Computer Science and other professional services that will be disrupted by AI, again, in particular through WP5, but also WP2 and WP3.
(v) Professional Associations, Regulators and Policymakers such as the Solicitors Regulation Authority, the Bar Council, the Law Society, the Ministry of Justice, HM Courts and Tribunals Service, and the Law Commission, who will benefit from the holistic coverage provided by all the WPs in examining what is being done (WP1), what can potentially be done (WP3), how this might translate directly into digital justice (WP2), how skills can best be coordinated (WP4) and how lawyers and computer scientists of the future might best be trained, both in their own fields and in co-working (WP5). This will help these bodies understand their role in supporting the adoption of technology in a way that is trusted and safe, but also enables the UK to maintain its status as a global market leader. In order to achieve this we will participate in initiatives such as the Law Commission's LawTech Policy Commission and the Ministry of Justice's new LawTech panel.
(vi) User groups corresponding to (i)-(v) in other high-value service sectors, including the Institute of Chartered Accountants of England and Wales, the Financial Reporting Council, the Association of British Insurers and the Prudential Regulation Authority. These face similar challenges and can therefore use the understanding gained through our WPs in the legal context to inform their own industries.

In addition, the project will engage with key opinion formers - columnists, bloggers, social networkers, legal affairs correspondents, think-tanks, industry associations and conferences (eg Legal Geek), and the legal media (eg Legal Week, The American Lawyer) etc. This will enable the further dissemination of the results of all the WPs, as well as engaging and informing the public in the UK and elsewhere.